Advanced analytics technology for recruitment

JKu & Associates aims to revolutionise corporate recruitment with innovative data-capture
and analysis technology that will vastly help organisations identify, attract, and retain
distinctive people and future leaders.
Human talent is critical to any firm. However, most companies are neither effective nor
efficient at choosing the right talent. They follow formulaic processes that produce redundant
interviews over long periods of time. Moreover, interviewers have natural biases: they can
misinterpret certain skills, believe exaggerated qualifications, and overlook beneficial
attributes. Data, if captured, is traditionally unstructured and decentralised, hence unusable for
improving future hiring decisions.
As a result, hiring mistakes are frequent and costly. Harvard Business Review reports that “as
much as 80% of employee turnover is due to a bad hiring decision.” In the UK, Career
Builder reports that “nearly 7 in 10 businesses [had] a bad hire in the past year[6].” Talent Q
reports that “bad hires cost UK businesses £5 billion a year[5].” In addition to quantifiable
costs, under-performing employees reduce team morale.
Our technology addresses these issues by 1) capturing and, uniquely, unifying all relevant
data about employees throughout their entire employment lifecycle from job application to
interviews to on-the-job performance; 2) applying proprietary data-analysis algorithms to
extract and connect insights into interviewer techniques, candidate attributes and work
performance; and 3) alerting interviewers in real-time about specific areas for focus during
interviews using our mobile app.
With our product, organisations can have much greater confidence in hiring candidates based
on intrinsic ability and aptitude, rather than opaque employment and educational credentials.
Ultimately, this will lead to job creation, higher job satisfaction and even a boost in economic
growth.